SUNBEAM – SUstainable ElectroN BEAM curable bio derived coatings for metal Packaging

As the population of the planet increases, so too does the demand for food and beverage. Increasingly consumers are focused on packaging that is sustainable. Crown and Valtris would like to further enhance the sustainability of their products. To help achieve this, this project will facilitate rapid iteration of coating formulations and faster optimisation to reduce time to market with respect to traditional methods of experimentation, as well as introducing novel, and more sustainable curing techniques and materials.